Development of an environmental data platform for Wave Hub

The project aims to bring academic expertise into the Wave Hub company to enable more effective use of environmental and energy resource datasets. This will be achieved through the collation of pre-existing data to produce a synoptic overview, which will lead to a proposal for a site-specific data platform for further development.